SafeCare: non contact respiration trend monitoring

SPARTA is a non-contact breathing rate monitor that will give medical staff and carers early indication that an individual suffering from a respiratory illness (or other illnesses requiring bed monitoring) is in need of more urgent care.

The device achieves this by continuous respiratory rate monitoring, determination of respiratory rate change, whether increasing or decreasing from the norm, with the ability to give warnings of deterioration up to an hour in advance of when intervention is needed The device allows data-driven medical decisions and has the potential to save lives.

SPARTA will enable community, home and other remote setting monitoring of people with respiratory disease and provide a reliable measure of the progression of the disease and indication of when medical intervention is required.

The early indication of the need for medical intervention has been shown to be a significant factor in improving survival rates from respiratory diseases such as CV-19\.

SPARTA is non-contact. It only needs to be placed near to the patient, typically next to or under the bed, allowing remote monitoring of infectious patients with reduced risk to healthcare workers.

Our vision is that SPARTA can reduce morbidity and mortality during respiratory disease and other disease occurrences requiring bed monitoring. In particular, by ensuring timely admission to hospital and thus reducing the burden on hospital services.

Our plan for the project is to develop, from our in-hospital system, a prototype "community and home use" version.